Artemis Metrics: A Focused Research Organisation to create metrics and technology systems that accurately and ethically measure, monitor, reporte, manage and enhance biodiversity

Artemis Metrics is a Focused Research Organisation (FRO) set up to develop science-based decision support tools to accurately and ethically map, measure, monitor and verify biodiversity to deliver outputs for entrepreneurial companies to develop user-friendly trusted products. Led by Gaia Sciences Innovation (a specialist thematic investor and innovation fund representing 12 of the leading UK applied research institutes in nature, biosciences and ecosystem sciences) in consortia with Royal Botanic Gardens, Kew, UK Centre for Ecology and Hydrology, and University of York, the FRO aims to be a global leader that crowds-in expertise to provide governments, companies and investors with the data, tools, ethical protocols and training to address biodiversity loss at scale.